Centaur Robotics - Personal electric vehicle proposal for care services and hospitals

**Background**
The Company was founded by David Rajan who was inspired to create a mobility product by his young son who has Cerebral Palsy. David researched the market but there was nothing available that worked well and looked good. David's research pointed to a gap in the market for a functional and beautifully designed personal vehicle that could provide the user with previously unattainable mobility and confidence.

Centaur Robotics is re-imagining mobility for the 21st century and the Centaur is the first of a new generation of personal electric vehicles (PEV).

**Product description / innovation**
The Company has built a personal electric vehicle (PEV), a self balancing robot two wheeled driving chair with height adjust. The vehicle is designed for people who are less mobile but have good trunk control.

Innovation comes from the complexity of bringing together the different elements of the product. Our design innovation reduces the size of the PEV and we have worked hard on keeping the desirable aesthetics. Innovation covers four main areas:

*Design - inclusivity via use of high-tech, composite materials and software to produce a lightweight PEV.
*Mobility and AI - new technology to provide solutions such as driver assist, collision avoidance, autonomous driving, routing and navigation, plus recording well being data.
*Social mobility - mobile app, user groups, voice control, hand control, including diary integration and reminders.
*MaaS - real-time PEV management information, two-way user communication, well being data, vehicle information and location.

The innovation enables automation of this service, mobility-as-a-service in comparison to existing manual intensive methods.

**This project**
This project supported by Innovate UK looks to help solve some of the issues caused by the Covid-19 pandemic. Namely the mobility and independence of people in care and their own homes but need assistance.

Carers and care staff can be more productive by focusing more on people and less on moving people around their homes.

The key objectives of this project are to develop a vehicle specifically for the care market and engage with business partners to bring a solution to market.

**The future**
Centaur Robotics looks forward to a future where there is independence of movement for all and users feel empowered. The project was extended to accelerate customer assessment and pre orders pilot program.